Commercialisation potential of a decellularised porcine bladder matrix.

We have developed a novel procedure to decellularise full-thickness porcine bladder tissue by utilising the bladder's unique capacity for expansion; a patent is in application. The resultant biometerial is highly stable in its non-cross-linked form, non-cytotoxic in cell culture and retains the strength and compliant properties of the native urinary bladder. Prior to commercialisation, further pre-clinical evaluation of the decellularised porcine bladder tissue is required in order to identify benchmark biomechanical properties, investigate the immunological status and determine whether the biomaterial is able to support both in vitro and in vivo recellularisation. This information is necessary in order to identify specific clinical uses and target appropriate commercialisation sectors.